SONSEUROCORES-Supramolecular Materials for new functional structures - SUPRAMATES

This project is aimed to bring advanced materials synthesis and processing of 'supramolecular materials' together with measurements of electronic structure and properties, and their exploitation in semiconductor devicess. Within the consortium, there is activity on the development of supramolecularly-organised structures for transistors (molecular- and meso-scale), in-plane diodes single-photon emitters (useful for quantum cryptography), as well as photovoltaic cells and light-emitting diodes (LEDs). This European consortium comprises groups with the necessary breadth of expertise. The Cambridge activities are directed towards materials processing, electronic properties and semiconductor device fabrication and measurement.